Viroklenz - Alcohol Free Hand Sanitisation Solution - Partnerships

Viroklenz have developed & patented a hand sanitisation solution that pairs a high performance cleaner/disinfectant with electrostatic 'fogging' delivery for the NHS. The solution ensures 99+% pathogen reduction following a 1.5 second application time.

To meet a new market need, challenge, and opportunity, we have recently developed an equally efficient non-alcohol cleaner/disinfectant capable of rapid delivery, by 'fogging', at low micron particle size.

The next phase of the project is to identify and prioritise export markets and put formal relationships in place with local partners.